Ultra High Capacity Radio Project

Filtronic, in partnership with Nera Networks and Advanced Digital Institute, seeks
funding for a programme of R&D to generate innovative technology and expertise for
a new ultra high data rate radio for the telecoms market. This product will
cost-effectively address the needs of the mobile backhaul market by using newly
regulated frequency spectrum referred to as E-band.
Market analysis supports a growing demand for high capacity backhaul and a new
E-band solution will address its requirements. The steady growth of mobile data rates
is driving new IP/Ethemet based access technologies. Trials ofLTE have begun and
mobile WiMAX systems are starting to roll out.
Under this project Filtronic will develop the core Monolithic Microwave Integrated
Circuit (MMIC) technology to enable direct IQ modulation atE-Band, the design and
manufacturing techniques for the microwave transceiver and waveguide diplexer, and
the gigabit modem technology which will be brought together to produce a number of
prototype units, complete with antenna for customer demonstrations.
In this major R&D collaboration, ADI plays a key role in assisting Filtronic to get a
better understanding of how the digital technology is driving radio performance. It is
anticipated that this project will contribute to the re-establishment of the Filtronic
presence in the area and to the re-generation ofthe Aire Valley region establishing
expertise in Yorkshire and creating employment opportunities in the Shipley area.